SyntheticDNAStore. Synthetic biology innovation around design DNA molecules

Technical abstract
This is a high risk synthetic biology proposal to further the aims of using DNA as a viable long-term Digital storage media.
This builds upon previous published work. We have four specific aims: (1) to explore the copying behaviour of a number of different schemes (PCR based, Rolling circle and RepA based schemes), quantifying both per-base error rates and (more importantly for this proposal), per-fragment replication rates. (2) To design information coding schemes for DNA which can maximise the amount of information encoded in DNA whilst also optimised for low error rate and even copying behaviour. (3) To develop a physical indexing scheme for Digital DNA storage, allowing separate compartments to independently retrieved and (4) To create a mid-scale (~Terabyte) level storage of culturally important digital works.

Potential impact
This proposal has impacts on Academic, Economic and Societal levels.

The Academic impacts include: (1) the development of a compelling piece of synthetic biology design, showcasing the blend between engineering and biological components. (2) the extensive exploration of the error rate and amplification rate of DNA copying enzymes at a level of precision suitable for engineering design. We will publish this work in appropriate journals and provide all the data backing up this information and (3) the training of two individuals in synthetic biology, one from the experimental side and one from the theoretical/electrical engineering side.

The Economic impact in the long term will be the provision of a robust, scaleable long-horizon digital archiving mechanism. This will allow both commercial and public sector organisations to effectively and with low management costs to archive information over multiple decades (the theoretical horizon of this information is in millennia, but the commerically important component of this is in the 20-100 year time scale). To achieve this we will need to commercialise this technology, either via a technology orientated small company or via a forward thinking large company; in either case this will attract R&D investment into the UK.

The Societal impact will be via a compelling piece of public engagement. We propose to archive a selection of culturally important digital works, and the technology truly has a multi-millennia horizon in terms of longevity. To choose the culturally important digital works we will engage with Arts and Humanities colleagues and the general public, potential via high profile TV, Radio or festival components. This will contribute to the public understanding of science.